Finite Element Methods for Fluid Structure Interactions Problems

Blood flow through the placenta is crucial for materno-fetal exchange, and has critical implications for fetal wellbeing and lifelong health of the mother and child. However, little is known about placental blood flow due to the need to study it in utero, since placental structure is intrinsically linked to its in utero function, and animal models are of limited relevance.
The aim of this thesis is to develop accurate and efficient biophysical computational models, comparing results to ex utero and in utero MRI data from both healthy and compromised pregnancies. The model will make use of sophisticated computational techniques capable of coupling the time-dependent geometry and hyper-elastic biomechanics of the placenta, giving an accurate simulation of the response of placental blood flow due to placental contractions.

The model will provide a unique in silico test bed for scientists, enhancing their ability to detect compromised pregnancies with MRI and ultrasound, and ultimately improving pregnancy outcomes.